Eccentricity and Sameness: Lesbian Cultural Identity in Italy, 1883 to the present day.

Subject: This project focuses on the cultural representation of female same-sex and lesbian desire and identity in Italian texts, from 1883 to the present day. \n\nContext: Recent decades have seen significant changes in legislation on and attitudes towards homosexuality in many western countries. There is a growing body of research on lesbian and gay cultures, both contemporary and historical, but not all cultural contexts have yet been studied in detail; for example, the status and representation of lesbians in Italian culture has received very little critical attention. In Italy, as elsewhere, lesbians have historically been condemned as perverted, marginalised, or simply unacknowledged due to perceptions of lesbianism as socially unacceptable or unspeakable. As a result, they have featured in Italian literature and film as objects of derision. However, we can also identify a strand of writing and representation that seeks to make visible and to celebrate same-sex love between women, especially since the 1960s. Cultural representation has long held great significance for lesbians, as for other sexual minorities, because of its potential to express and make visible desires and identities that mainstream culture had traditionally ignored or vilified. This project is an innovative study that will fill an enduring void in scholarship on this issue\n\nAims: The main aim of this project is to research the cultural representation of female same-sex love and desire, and lesbian identities in Italian novels, films, and more contemporary texts such as websites, in order to understand the characteristics of this representation and the ways in which it has changed over time. The time period covered by the project is from the late nineteenth century, the moment when early sexologists began to study and categorise same-sex practices, to the present day. Research will identify and analyse cultural texts, using an innovative critical and theoretical framework. There are three main research questions:\n\n1) what terms are used to describe same-sex love and desire in these texts? In particular, what forms of 'difference' (perceived or actual) are identified?\n\n2) when, where and how did 'lesbian' identities emerge and develop in Italian culture, and how has the term 'lesbian' been used in cultural texts?\n\n3) within Italian cultural representation, how have lesbian situated themselves in relation to evolving understandings of female sexuality in the broader socio-cultural context; for example, how have they responded to claims that lesbians are 'abnormal'? What kinds of 'differences' or similarities, 'sameness' are evoked?\n\nThrough this research, the project will raise awareness of and enable discussion on these issues within academic and activist communities, as well as among the general public.\n\nOutputs: a book in English; a journal article in English; conference papers; university teaching material; talks to the general public and to LGBT communities both in the UK and Italy, made available as a podcast; articles on Italian websites in Italian. This will ensure that the research is disseminated widely in both Anglophone and Italophone contexts.\n\nProgress: The research is already underway. I am currently consulting relevant resources in UK libraries. Research will be continued in archives and libraries in Italy. I will discuss the research regularly with academic colleagues as well as with LGBT communities, whose input will contribute to shaping the project.

Potential impact
Outside academia, two main constituencies will benefit from this research:\n\n1) LGBT communities in Anglophone contexts as well as in Italy will benefit from both the 'academic' outputs (the monograph and the refereed article) and the 'non-academic' outputs; the contributions to Italian websites, talks to the general public, and the podcast. Academic outputs are helpful to LGBT activist organizations who may draw on them as authoritative sources that can inform campaigns for cultural visibility. Activist organisations in Italy such as Arcigay Arcilesbica (www.arcigay.it) argue that the rights of sexual minorities in Italy are not protected, and that successive Italian governments have ignored EU directives such as the Amsterdam Treaty of 1997 which advocated the introduction of proper anti-discrimination legislation in member states. These organisations have also condemned the current government, led by Silvio Berlusconi, for sanctioning homophobic discourses by political parties such as the Lega Nord, and institutions such as the Catholic Church. In this climate, research on sexual minorities can have a particular impact and significance, leading to an improved level of cultural visibility for these populations, as well as contributing to broader knowledge and understanding of their specificities. Research has shown how the increased cultural visibility of minorities can improve the quality of life for these communities and individuals. Moreover, research on sexual minorities may inform new legislation on civil rights. 'Non-academic' outputs are also of general interest to LGBT activist communities, as well as to LGBT communities more broadly, and will offer information and a critical perspective on cultural representation in Italian texts. \n\n2) The general public. The monograph, talks to the public and podcast will be of interest to general audiences. They will make available information on an topic that is virtually undocumented in English, and supplement the small but growing number of studies on this issue in Italian. Some of the texts I will analyse are already available in English translation, and may subsequently be read by a broader Anglophone public (e.g. Dacia Maraini's 'Lettere a Marina' [Letters to Marina] (1981) was translated by Crossing Press in 1988).\n\nOf the multiple planned outputs of the project, the ones most relevant to these beneficiaries are the monograph in English, the journal article, the web contributions in Italian, the discussions/public talks delivered to the LGBT and broader community in Birmingham and the surrounding area, and the podcast of the talk in Birmingham. The impact of the research will be felt before the monograph is published, since I plan to discuss my work with the LGBT communities in Birmingham in 2011, and make the podcast available by December 2011. I will also be able to post the Italian web articles online before the monograph is published, since this is instantaneous.